GCRF Inclusive Societies: 'Mediation Model for Sustainable Infrastructure Development' - Scaling up Praxis from Mongolia to Central Asia

This project develops a dynamic Mediation Model for Sustainable Infrastructure Development (MMSID) to promote inclusive economic development and social welfare in the context of Chinese mega infrastructure initiatives in Mongolia, Kyrgyzstan and Tajikistan. While large-scale infrastructure projects represent a key mechanism of economic growth and development, they also bring unintended and negative consequences to local populations and environments. These challenges can be compounded by specific regional contexts. This is the case in contemporary Asia where China's One Belt-One Road (OBOR), representing more than £1 trillion in investments, is set to transform societies, economies and landscapes through infrastructure megaprojects. Opaqueness in Chinese procurement rights points to the potential for resource contestation between current rural users and state-driven contracts. This contrasts with standards established by international funders such as IFC, World Bank, ADB and OECD. The speed and scale of OBOR investments present particular social and environmental challenges to China's neighbouring states of Kyrgyzstan, Mongolia and Tajikistan. This includes project siting, use of scarce resources such as water, and land degradation. In addition, these states have limited capacity of national government agencies, weak governance institutions, historically poor inclusion of local populations in development processes, fragile, dryland and mountain environments and the prevalence of Sinophobia. These challenges result in the need to foster trust, transparency and cooperation between stakeholders to maintain social cohesion and ensure inclusive economic development. The need to find a new path which combines economic growth and investment with social inclusion is pressing for political stability in the region.

In collaboration with our 2 international Co-Is based in Mongolia and Central Asia, our project addresses these needs by scaling up a pioneering dispute resolution model developed in Mongolia's mining sector. Based on this local participation and stakeholder engagement experience in Mongolia, the MMSID will be replicable, scalable and applicable to other contexts and countries anticipating large-scale investment in. Our MMSID builds upon research by the Co-I and PDRA in 2016-2017 on complaints mediated by the World Bank's Compliance Advisor Ombudsman in response to conflict over land and water appropriation and degradation at the $12 billion Oyu Tolgoi Mine. This process was led by a multi-stakeholder engagement initiative - Tri-Partite Committee (TPC) - which consisted of local pastoralists, local government and mine management. TPC's success shows great potential to scale up Mongolia's example into a replicable model in Central Asia, where there is a cultural and political affinity to Mongolia. The MMSID will be developed through a mixed-methods and participatory action approach. Appropriate methods, field sites and impact activities, have been chosen with research partners. Beneficiaries include: rural residents, local and national government, business stakeholders, international agencies, development practitioners, local and international academics. The project's 6 stages incorporate focused impact activities aimed to build long-term partnerships alongside capacity building and outputs. MMSID will be applied and disseminated through publications, knowledge exchanges, communication platforms, research uptake activities and extensive interactive trainings. The project advances understanding of infrastructure-induced transformations, encourages effective local business engagement and stresses capacity building for development of more inclusive and robust institutional, legal and regulatory frameworks. Our proposal benefits from ten months of scoping work in Central Asia which ensured research feasibility and co-design of research aims with in-country partners and will foster immediate, effective development of MMSID.

Potential impact
IMPACT SUMMARY

User communities in the three DAC-listed countries have been identified through preliminary scoping work conducted in the UK and project countries. This proposal incorporates multiple stakeholder perspectives across all stages of the project to develop the MMSID to resolve infrastructure disputes by applying Mongolian praxis to Central Asia. International Co-Is at UCA Kyrgyzstan and IRIM Mongolia and project partners (Aga Khan Foundation, People Centred Conservation, INTRAC, Erdenes OT, Mongolian National Science Foundation) have co-designed research aims and objectives and are beneficiaries of capacity development and research implementation skills.

Stakeholders are: 1) International investment organizations that participate in large-scale infrastructure investments in the region; 2) International development organizations operating in Mongolia, Kyrgyzstan and Tajikistan; 2) Government Agencies such as the Ministries, Authorities and Institutes; 3) Local (provincial and district-level) government agencies and community councils; 4)NGOs and civil society organizations in each DAC country; 5) Local research institutions and universities, other publics interested in rural development; 5) Landowners and rural residents; 6) Companies (including Chinese companies): Erdenes LLC, Oyu Tolgoi, Chinalco, etc

International Co-Is, project partners and our UK advisory committee will a) stress goals and adaptive strategies to meet project objectives and beneficiaries needs, b) review project progress, c) establish model and monitoring indicators, d) ensure the model is scaled up from Mongolia to Central Asia, e) develop and strengthen south-south learning between Mongolia and Central Asia.

Impact activities Include:
Two initial workshops in Mongolia and Kyrgyzstan with core research team, collaborators and key stakeholders.

Training events and materials: a) mentoring, research, fieldwork and writing skills-building for partner and stakeholder staff, b) training events for community level groups, c) materials in local language including introductory booklets, project reports and handbook on mediation and dispute resolution for mega-infrastructure, d) 'train the trainers' events; e) training in participatory theatre research method, f) training in dispute resolution facilitation.

Policy briefs, project newsletter and public articles- disseminated through project and partner websites, training, seminars and events.

Government briefings/seminars on MMSID at ministries and agencies.

Mobile ICT application and website: creation of a) free mobile phone app containing all materials developed through the project, b) project website with language sections for model and information dissemination, c) podcasts, training and field videos hosted on project website.

Media outreach- press releases; public articles, Facebook page; blog; webpage, video.

Simulations workshops to trial model.

Knowledge Exchanges & Seminars- exchange between experienced Mongolian representatives, including TPC members, from Mongolia to Central Asia for training and discussion.

Conferences- End-of-project conference-2-day region-wide conference and an Inclusive societies in Central Asia Oxford Conference

Four high-ranked journal articles; research monograph on MMSID, participation in international conferences

Capacity building includes:
-increasing the skills and knowledge base amongst civil society and government institutions at a range of scales
-developing research capability in project partners, local universities and research institutions through technical assistance, training and research in qualitative and quantitative methods, fieldwork methodology, data analysis and presentation and report and paper writing.
-facilitating knowledge exchange regarding mediation best practices
-developing collaborative research between the University of Oxford and local universities, institutes and scholars